A retail-industry-first AI-powered risk tool that allows companies to map global supply chain flows and simulate alternate sourcing strategies to mitigate disruptions and increase productivity by 40%.

With a core project team of co-founders Mandeep Soor, Olivier Bacs and Benjamin Norsworthy, Bendi Software LTD (Bendi) is a UK risk technology AI SME. Bendi is creating an automated solution to enable the retail sector to model supply chain disruption scenarios to increase productivity and offer cost savings to retail businesses through optimisation.

Retail companies in the UK have been hard hit by ongoing interconnected supply chain shocks, ranging from extreme weather and commodity cost spikes to global geo-political tensions.

This project delivers for the industry a supply chain modelling solution that detects and relates different types of risk at different locations globally to specific retail supply chain flows, in a way which is customisable to retail's varied sourcing and procurement preferences.